The Design Generator

The Design Generator project is a collaboration between the Vasari Research Centre for Art and Technology, the Birkbeck Institute for Data Analytics (BIDA), and the V&A Museum. This public engagement initiative will involve extensive experimentation with current Machine Learning algorithms and Neural Network technology to develop an interactive tool for exploring the styles and characteristics of objects in the V&A's collection. The primary planned outcome of the project will be a "Design Generator" tool that allows members of the public to combine key terms from the V&A's collection categories (periods, styles, materials, techniques, etc.) in order to generate images of new, imagined museum objects. For example, the user of the tool might choose to combine terms such as "art nouveau" and "stained glass," or "surrealism" and "tapestry" to produce new, perhaps even improbable objects. The AI tool aims to encourage creative learning and exploration of the defining characteristics of the key periods, styles and materials around which the design museum is organized.

The project actively seeks the help of the public and will culminate in a public-engagement workshop involving a pilot panel made up of 8 members of the V&A public. The hands-on
workshop will introduce participants to the capabilities of AI technologies and their current and potential use within the arts and the museum sector. The workshop will also provide participants with an opportunity to trial the prototype Design Generator application and provide feedback on its development.